Liquid Crystal Microdroplets and confined systems for novel shutters

Liquid crystals are not just important for displays, but also for the next generation of photonic devices. They are
already being used to create printable lasers, smart windows, adaptive optics, switchable optical filters and
optical interconnects. This studentship will investigate new geometries of liquid crystal materials with the ultimate
aim of producing fast phase modulators. An area of increasing interest in liquid crystals is the use of droplets of
liquid crystals to contain the material. Although this has been done using polymers for some years now, the use
of liquid crystals in emulsions, shells and aerosols is new. These systems have the potential to produce novel
electro-optic materials where the refractive index is modulated by an applied field. The research will begin by
investigating how to control droplet formation, methods for influencing droplet shape and size, and to investigate
methods for obtaining different liquid crystal structures within the droplets in a controllable fashion.